INColourXF: International Colour X-ray Imaging for Future Technologies

The next dimension of X-ray imaging is here! Five dimensional Colour X-ray Imaging enables the non-destructive 3D and 4D images to be complemented by a fifth chemistry dimension. Whilst the fundamental technology has been demonstrated it is, at present, inaccessible to most researchers due to the difficulty of acquisition and the
processing of the vast multidimensional datasets it generates. In addition, slow speed acquisition of limited resolution images is a barrier to its utility. This project will build new Colour X-ray Imaging systems, create accessible workflows, including new reconstruction algorithms, machine learning analysis and sensor fusion, which will not
only make the technology usable for a wide range of users but will overcome barriers in resolution and speed of detection. We will also be pushing forward our understanding on the detection limits and quantification of the compositional data recorded which is of crucial importance for greater uptake. We will combine hardware
developments through the complementary use of hyperspectral, multispectral and conventional X-ray detectors. High speed, high resolution data will be collected via sensor fusion achieved through acquisition procedures through optimisation of the different detector types. Efficient and effective analysis of the data will be enabled through machine learning approaches to identify the relevant signals that demand reconstruction into a virtual 5D replica of the sample which include spatial, temporal and chemical dimensions. Lastly, the high-speed data acquisition with spectral information through data fusion will enable us to study chemical reactions in-situ, notably in the field of catalysis and batteries, while super-resolution image fusion will allow for unprecedented non-destructive 3D mapping of elements in natural minerals and synthetic materials, e.g. for the recycling of heavy metals from slags and electronic waste and rare earth elements from magnets. Merging multispectral and
hyperspectral imaging will enable to push forward the development of staining materials and the applications of multiple staining methods for (bio)medical imaging.